Mechanism of genomic segment assortment in avian reovirus

Double stranded RNA viruses of the Reoviridae family are important human and animal pathogens. Since exposure of double stranded RNA to the cytoplasm triggers cell death, these viruses have evolved elaborate replication pathways that shield the viral genome from the cytoplasm of the infected cell. A key stage in the lifecycle is the packaging of the genome into virus particles, in which several virally encoded non-structural proteins play an essential role. This project will investigate the structures of these proteins and their RNA binding and packaging mechanisms, which will provide a basis for the rational design of new antiviral compounds.